Searching for fluctuation-driven superconductivity

Current structure search methods have had significant success in finding new superconducting materials, such as high-pressure hydrides [1]. These calculations use density functional theory to produce stable structures, and then calculate the electron-phonon coupling to calculate the superconducting transition temperature Tc. However, it is known experimentally that there are classes of materials - such as the cuprate perovskites and iron-based superconductors - that exhibit superconductivity through alternative mechanisms, such as magnetic spin fluctuations [2], and thus cannot currently be found using the above method.
The aim of this project is twofold. First, an electron-phonon coupling method should be implemented using the outputs of the CASTEP density functional theory code. The second aim is to introduce a method for searching for fluctuation-driven superconductivity into DFT calculations, using the so-called "quantum order by disorder" framework [3], which should allow superconductivity based on alternative mechanisms to be explored.

[1] Pickard, C. J., Errea, I., & Eremets, M. I. (2019). Superconducting Hydrides Under Pressure. The Annual Review of Condensed Matter Physics Is Annu. Rev. Condens. Matter Phys. 2020, 11, 57-76. https://doi.org/10.1146/annurev-conmatphys

[2] Liu, C., Bourges, P., Sidis, Y., Xie, T., He, G., Bourdarot, F., Danilkin, S., Ghosh, H., Ghosh, S., Ma, X., Li, S., Li, Y., & Luo, H. (2022). Preferred Spin Excitations in the Bilayer Iron-Based Superconductor CaK (Fe0.96Ni0.04)4As4 with Spin-Vortex Crystal Order. Physical Review Letters, 128(13). https://doi.org/10.1103/PhysRevLett.128.137003

[3] Walker, A. H., Pickard, C. J., & Green, A. G. (2022). Introducing fluctuation-driven order into density functional theory using the quantum order-by-disorder framework. http://arxiv.org/abs/2211.03717